Sulfide and oxide based electrolytes for all solid state batteries

Current lithium ion battery technology faces challenges to improve energy density and battery safety. Implementing lithium metal anodes would be a way of increasing energy density. However, dendrite formation and short circuiting upon cell cycling presently impede its use. Furthermore, the flammability of the employed liquid electrolytes poses a severe safety hazard. Replacement of organic liquid electrolytes by solid electrolytes could pave the way for using lithium metal, simultaneously improving energy density and battery safety.

Large and thin pinhole-free sheets of solid electrolyte are required for high power devices, but these are challenging to make with brittle ceramic materials. Additionally, the interfacial contact with the electrodes must be maintained upon cell cycling, which requires chemical compatibility and a certain degree of flexibility of the system components. Also, volume changes of the electrodes may occur during cell cycling and must be tolerated by the solid electrolyte to avoid fracture.

Solid electrolytes are required to be good lithium ion conductors with low bulk and grain boundary resistances. High density helps achieve optimum conductivity. Good ionic conductivity has been reached with oxide and sulfide glass-ceramic electrolytes. In addition, sulfide based electrolytes have favorable mechanical properties which allow the material to be applied in an all solid state battery without requiring heat treatment during assembly of the cell. Nonetheless, oxide based electrolytes are equally promising, as they are somewhat more tolerant against air and moisture than most sulfide systems. However, their use in all solid state batteries with thick composite electrodes involves high sintering temperatures and remains a challenge.

Certain protective coatings on electrode materials are known to improve cycling behavior. However, the cause for the improvement is still poorly understood at the scale of the interface. This project will investigate the fundamental requirements of maintaining a working interface between the electrode and electrolyte materials, which is critical for a functioning all solid state battery. Solid state characterization of the materials will be critical to this work. Combining state of the art solid state analysis methods, including electron microscopy, XRD, electrochemical impedance spectroscopy and mechanical testing, will be crucial to providing a holistic insight into the mechanisms of solid state battery chemistry. This combined approach provides pathways to an in-depth analysis of the electrolyte-electrode interfaces in order to develop better performance all solid state batteries.

Themes:
Energy, Engineering, Manufacturing the Future, Physical Sciences